Tidze, a live streaming platform that allows you to get paid for doing what you love.

Tidze, is a unique live streaming platform that allows you to get paid for doing what you love, easily and safely.

Tidze is for instructors, teachers, entertainers and experts: anyone who wants to share their passion, skills and expertise through an easy-to-use live streaming platform.

Transform your live streaming journey with Tidze. We are a complete platform that allows you to simply accept payments, schedule classes and live stream online all from one place.

Anyone can live stream online and accept payments through Tidze; all you need is a web browser, a webcam or mobile device, and a bank account. We'll do the rest! No technical knowledge required and no convoluted workarounds to start accepting payments.

We're with you every step of the way, from simple onboarding to dedicated support to get you up and running in minutes.

Reach and engage with new audiences through Tidze, sell access to your live streams to anyone, anywhere and anytime.